Turning mobile gamers into citizen scientists

Litta are gamifying the mapping and collection of litter. If you're one of the 25 million UK adults who play mobile games then LittaHunt is the tool that will allow you to help tackle litter in your area in a fun and engaging way. We use Augmented Reality alongside computer vision to help engage and educate the public around the dangers of litter, with players having to feed their LittaBugs with litter that they find and map. We use the data collected to produce highly detailed hotspot mapping, allowing Local Authorities to tackle litter in a more targeted fashion.